University of Bath and Cross Manufacturing Limited KTP 24_25 R3

To develop next-generation brush and gas film-riding seals to improve performance, reduce emissions, optimise manufacturing, and expand market reach, enabling Cross to pursue emerging markets aligned to the global transition towards sustainable propulsion.